Self-Portrait as Someone Else and Transness in 1920s-1960s Fiction

This practice-led research into transgender writing, identity and themes comprises creative and critical
components: a formally innovative literary novel using fiction in intersecting narrative layers to explore
contemporary trans experience both pre- and post-transition, particularly in a working-class context;
and a study of representations of cross-gender identities in a period of trans prehistory, contributing
towards a new trans literary criticism.
I'm trans (and working-class) myself, diagnosed by a gender identity service and undergoing hormone
therapy (I plan on graduating with a different name than the one I'm applying under), so although I
don't intend direct autofiction, the work will be influenced by my ongoing transition - practice as
research in a deep sense.